TE-1

Triumph Motorcycles, WMG, Williams Advanced Engineering and Integral Powertrain Ltd will collaborate in the design, development and integration into a motorcycle of an E-drivetrain. The project will develop class leading innovative integrated solutions for battery, BMS, motor, power electronics and vehicle control systems.